South West College and BPC Ventilation Limited

To design and develop an innovative, new ventilation equipment to facilitate the implementation of ventilation strategies in new low energy buildings. Multi Vent and Duct Cooler units to source air from different locations depending on a user controlled ventilation strategy.